DASH - Delivery As a Service for High-streets

DASH (Delivery As a Service for Highstreets) combines multiple technology & transport partners to create a

collaborative, emissions-reducing delivery proposition involving crowd-sourced deliveries & revitalisation of

inner-city high-streets via an ‘easy-entry’ B2B & B2C mobile software platform. This enables: (a) utilisation of

low occupancy local authority car parks as delivery hubs (X–Doc) for courier operators, with adjacent Electric

Vehicle rapid charging infrastructure, (b) operators to reduce inner city courier fleets & replace with multiple

crowd-sourced onward delivery options, (c) customers to have variable delivery options (B2B & B2C), (d) a

scalable business opportunity for electric cargo bicycles, (e) option for taxi drivers to multi-purpose vehicles, (f)

a platform for local independent high-street traders to offer goods for delivery, click & collect & drop-off

points, (g) integrated pricing, payment, routing, scheduling & customer parcel tracking options. DASH is an

interoperable, scalable platform technology that can be expanded to target multiple freight operators &

retailers to maximise socio-economic & environmental impact.